aquabar

Aquabar is a unique, fully automated, sensor triggered flood defense product for the commercial and domestic markets. A float switch is triggered by incoming flood water, which in turn triggers a bespoke airbag, filling the doorway to a height of 1 meter. The product requires no human intervention, so will work when you are at work, on holiday or asleep, and is a permanent fixture which can be reset after each use.